Civic Theatres: A Place for Towns

On June 24 2016 the news that a majority had voted to leave the European Union shook the UK arts establishment. Rufus Norris, artistic director of the Royal National Theatre (NT), described it as a 'wake-up call' that revealed profound anti-London sentiments and a fragmented society. Described by Pippa Norris as a 'cultural backlash' (2019), the Brexit vote prompted a period of reflection in the arts community, leading major city-based theatres to reassess their relationship with neighbouring towns and build new programmes to extend their local and national reach. In April 2019 Arts Council England (ACE) called for 'relevance' as well high quality in their future strategy, with the intention to engage a public that, according to ACE's deputy chief executive Simon Mellor, 'has lost all confidence in what they view as an out-of-touch establishment'. One response has been to re-examine the civic role of the arts, described by The Gulbenkian Foundation as 'the sociopolitical impact that organisations make on a place and its people through programmes of activity' (2016). Theatre depends on the live event, bringing people together to share experience, and is particularly well-placed to open pressing questions about new forms of civic equality. This research is timely, but it also looks beyond the current moment to ask deeper questions about the ideal of an inclusive civic theatre today.

The theatre has long been a place for citizens to debate, to meet and learn, and, historically, the ideal of a civic theatre has resurfaced in times of instability and social reform. Civic theatres represented civic pride in Victorian England and newly-built theatres were symbols of hope in the era of post-war reconstruction. Yet traditional ideas of the civic dropped out of favour with arts organisations and cultural policy-makers in the second half of the twentieth century, not least because they carried associations with the arts as 'civilising' that were inherently hierarchical. The ideal of community replaced the notion of civil society, leading publicly funded theatres to establish community programmes that encourage participation. This research will draw on the past to inform the present, and with our Project Partners and Collaborating Organisation, analyse how barriers to creating an inclusive theatre today might be overcome.

This research aims to prompt a national conversation about the civic role of theatre in the twenty-first century. Despite considerable research on theatre in cities, there has been no systematic research on theatres in towns. Towns receive considerably less public subsidy for the arts than cities, and townspeople have fewer opportunities to contribute to the creative economy, despite often supporting a thriving amateur theatre scene. This risks leaving people living in towns feeling disenfranchised and excluded, perpetuating the perception that cities are edgy and forward-looking whereas towns are conservative backwaters. To redress this balance, the research brings together amateur, professional and community theatres from different types of towns (e.g. seaside, market, post-industrial and new towns). It will examine the programmes of two major city-based producing house theatres that take place in towns and with diverse communities, the NT's Public Acts and Manchester Royal Exchange's Local Exchange programme. The research seeks to understand how barriers to participating in theatre might be removed, how diverse voices might be better represented, and how a practical approach to civic engagement in theatre might transcend entrenched social, cultural and economic divisions as well as open fresh ways of thinking about institutional cultures across the theatre sector.

Potential impact
This research aims to inspire a national debate about the civic role of theatre in the twenty-first century. Research on the civic role of theatre has potential to impact on a broad range of beneficiaries and project partners at local, regional and national level. It will provide important evidence about the civic role of theatre, raising the profile of theatres in towns and offering new insights into its cultural and civic value. The Project Partners, The Royal National Theatre, Manchester Royal Exchange and The Little Theatre Guild represent theatre practices in different sectors (professional, amateur, community/ participatory). Tribe Arts, as a Collaborating Organisation, bring their experiences of negotiating questions of race as theatre-makers and their expertise as cultural commentators. By working with the academic team, the project partners and collaborators will enable the research to impact on different parts of the cultural economy, including their own work. The research will impact on three core beneficiaries:

1) Professional building-based theatres
This research will impact on professional theatre in three primary ways. First, it will bring new insights into the role of participatory programmes on civil society in towns. Second, it will benefit new partnerships between city-based professional theatres and local theatres in towns and disadvantaged communities, offering evidence about their contribution to the cultural infrastructure and their impact on its inhabitants. Third, by generating new knowledge about the conditions in which an inclusive and diverse labour force might be realised in the cultural sector, it has potential to create theatres that more fully represent twenty-first century society and the people and places they serve. The research aims to equip theatres to strengthen and question their civic role by understanding of how efforts towards civic equality might drive progressive change within theatre institutions, including towards a more representative and inclusive workforce.

2) Theatres in Towns
The project aims to benefit theatres and theatre-makers in towns. By turning the spotlight on towns, both as recipients of participatory programmes offered by major professional theatres and as creative places in themselves, this research will illuminate current provision and activity across different sectors. Detailed case studies of theatres in different types of town, including post-industrial towns, market towns, seaside and/ or new towns, will offer valuable insights into the cultural infrastructure and opportunities for participation that are already offered. The research will reveal local attitudes to theatre in towns, and generate debate about how the theatre - whether amateur, professional or community - contributes to civic life. The events and a Town Hall discussion will inform wider conversations about what, or who, is included in the repertoire, audiences and arts provision, and how an equitable and inclusive civic theatre might be conceptualised and collectively shaped.

3) Local, Regional and National Cultural policy makers and Funders
This research will offer a timely intervention into debates about civic theatres and civic culture in towns among local, national and international policy makers. By investigating relationships between major city-based theatres and theatres in towns, it will open discussions about the strategic implications of the research with a wide range of funders and policy makers, including the Arts Council England, the Department of Culture, Media, and Sport, local government bodies, charitable organisations and philanthropic funders. By bringing together different theatre sectors, the project will both build new networks and a body of evidence to inform future practice and funding streams. Our reports, developed in consultation with research partners, will deliberately speak to this audience and will be available for wide dissemination.